CISE: Creative Industries Security Environment

CISE is a one-year project designed to create a cross-industry digital security environment with an extensible,

pluggable framework, to protect the UK’s companies making movies, TV, commercials, games, on-line and

immersive media.

The goal is to create a ‘digital immune system’ for media companies, which will constantly watch for and warn

against both internal and external security threats, tailor security systems automatically to meet client

requirements and threat levels, and immediately shut down and repair systems should any breach occur. The

outputs will be Open Source security toolkits and templates; a managed security service from Sohonet based

on Open Standards; a draft security specification for the digital media industries; and best practice guidance.

The consortium brings together the UK’s three largest media facilities / VFX houses, together with Sohonet –

the pioneering professional community-of-interest network for the television, film and media production

industry – and an SME facility house.